AIquaBoost: AI-Driven Aquaculture to Enhance Productivity

AIquaBoost is an innovative project designed to revolutionise the UK aquaculture industry by integrating advanced Artificial Intelligence (AI) and Internet of Things (IoT) technologies. Our mission is to significantly reduce egg mortality rates in fish farming, which currently stands at around 50%, thereby enhancing both profitability and sustainability within the sector. By aiming to decrease this mortality by just 10%, AIquaBoost has the potential to add an estimated £200 million annually to the industry.

At the heart of AIquaBoost is a cutting-edge AI-integrated IoT system that provides real-time video analytics, machine learning, and sensor technology. This system is engineered to automate the process of egg quality grading and to monitor embryonic development closely. By doing so, it increases the survival rates of hatchlings and reduces operational costs.

Our AI decision engine is a core component of AIquaBoost, designed to adapt feeding schedules, stocking densities, and environmental conditions to the specific needs of different fish species and their developmental stages. This bespoke approach not only cuts down on egg mortality but also ensures optimal resource use, leading to a more efficient and sustainable aquaculture practice.

Implementing AIquaBoost involves setting up IoT sensors and cameras within aquaculture facilities to collect comprehensive real-time data. This data includes detailed information on egg quality, embryonic development, and environmental factors. Machine learning algorithms then automate the grading of eggs and detect any lesions, ensuring only the healthiest eggs are selected for further development.

To make the system accessible and manageable, AIquaBoost will be accompanied by a multi-lingual and user-friendly mobile application. This app will allow aquaculturists to monitor the system and make informed decisions based on actionable recommendations through Explainable AI. Moreover, the use of historical data and predictive analytics will serve to continually refine and optimize aquaculture operations, minimizing waste and maximizing productivity.

With the global aquaculture market rising, AIquaBoost is not just a local solution but a global opportunity. It stands out for its real-time monitoring capabilities, cost-reduction potential, and data-driven insights that ensure the highest quality of fish production. Adaptable to various species and growth stages, AIquaBoost is poised to be a transformative force in the aquaculture industry, leading the way towards a more profitable and sustainable future.